Nonequilibrium transport in ultracold Fermions

The project will investigate non-equilibrium phenomena including shortcuts to adiabaticity. These allow a fast creation of a target state. We will apply these shortcuts to a thermal machine and demonstrate faster operation and hence larger work that can be extracted. In addition we will study transport in structured 1D channels, between two reservoirs with different temperatures mimicking solid state systems.